Developing Methodologies of Play: Curating Digital Interactive Content and Experience for a Science Museum

The CDA Research Theme focusses on possible roles of play in the design of science museum exhibitions. Exploration and play create experiences that can enable discovery and enhance learning. The PhD research question will be developed around the function of play for exhibition participants and the related function of playability as a design criteria. The student will identify design methodology and develop analysis to guide the curation of digital interactive content,
by using modes of play as a lens upon aesthetic experience, technical functionality, and informal learning.
The candidate will have on-going regular access to engage with and have feedback from SIM's Learning group, Digital group, and Audience group, as well as through SIM having access to SMG initiatives in digital strategy. The research process will begin by engaging SIM to survey their current public offer and analyse SIM plans for short-term new investment in exhibition experiences. Research activities will include prototyping aimed to influence the delivery of planned new public exhibitions. User experience observation will be conducted both in laboratory at the university's MediaCityUK campus, and in situ at SIM.